Cosmology with CMB polarization

Upcoming CMB observations with the Simons Observatory will enable high-precision measurements
of the CMB polarization. The project will study how to extract information about lensing and
cosmology from the data, and more generally new more-optimal but practical methods for extracting
cosmological information from new observations